EasiAR

The project will investigate the viability of Advanced Augmented Reality (AAR) which
makes AR more accessible and personalised to the user. It will identify barriers to adoption
and new routes to market. Our aim is to verify the market for an AAR capability platform
(EasiAR) that can facilitate the growth of this technology, initially in healthcare and education
publishing. We believe this is the right time to carry out a thorough PoM, building on
confidence and AR technology adoption illustrated by existing use cases in market segments
such as mobile computing, military, construction, transport, education and healthcare .
AR use is gaining momentum in medical and educational publishing, with increased
development already anticipated over the coming years. Following discussions with our
current clients, we believe there is demand to go beyond gimmicks to use AAR for serious
applications in these sectors.
This project moves the proposition away from conventional AR, which started as a marker
based tracking tool providing a live view of a real-world environment augmented by computergenerated
sensory inputs – sound, video, graphics or GPS data. AAR is advanced and more
commercially viable, as it is markerless and can track real world images and, potentially,
objects. If integrated with personalised data about the user or the environment (using for
example sensors, or user data, e-health system data etc) AAR will enable personalisation of
richer interactions and generate a wealth of potential for applications in more industries. This
includes potential for advanced capabilities for hardware development eg furthering Google
Glass technology.
We have extensive expertise and experience in AR technology in commercial and research
environments. We will analyse commercial viability within our primary markets and explore
potential use cases to justify and inform technological development of EasiAR.